University of Cambridge and Simbiotica Limited

To develop an evidence base about individual behavioural responses to the visualisation of sustainable development data on web platforms. This evidence will be used to build general design principles that help the world use data to meet Sustainable Development Goals.